Sensors for Wave scattering: using acoustics waves to measure particulates

Early Mesopotamian people discovered that a mixture of mud and straw creates strong durable buildings, what we call today a composite material. Today these materials have enabled amazing advances in areas including aerospace, automobile, food science, communications technology, biotechnology.
This project focuses on using sound to measure particulates materials like powders. The aim is to develop new ways to sense and measure powders by developing the fundamental science underpinning how sound waves interact with powders. The student, will work closely with the acoustics team in Johnson & Matthey, a British multinational who develops sustainable technologies and produce a wide range of powder products. This project will combine mathematical models, computer simulations, and experimental data from Johnson & Matthey to develop new sensing methods that could have a significant impact on the UK economy.